Ullrich Designs Ltd - High performance climbing shoes with health benefits - Proof of Market

Ullrich Designs Ltd. Are investigating whether there is a market in the UK and Worldwide for innovative rock climbing shoes. Through special design and materials, we will be looking at whether there is an opportunity for a rock climbing shoe that provides superior performance, comfort, and health-related benefits, whilst staying competitive in price with other rock climbing shoe manufacturers.